Memory, Victims, and Representation of the Colombian Conflict

This project explores representations of conflict, justice, and victims in Colombia's 60-year long conflict. It focuses on how these topics are starting to be represented in museums and official exhibitions that have been, or are in the process of, being developed within Colombia. It also interrogates the voices that are not yet heard or represented in these official accounts, and proposes mechanisms for recording these voices, and, ultimately, integrating them into these accounts. Conceiving of museums as spaces in which collective memories are represented, and in which conflict is documented, but also as providing potential mechanisms for transformation or resistance, the project will offer insights into these practices, evaluate the effectiveness of their representations, and contribute to policy-making and public awareness.

The project proposes that there are two key issues at stake: firstly, that of agency, in the sense of the victims themselves being given active positions within these representations. Secondly, that of gender, which is often overlooked in accounts of Colombia's civil war. Our hypothesis is that existing discourses of the 60-year long conflict in Colombia have often overlooked gendered violence, since narratives of the conflict tend to focus on male actors, and that only by bringing to the fore these forgotten voices can the full story be told, and, ultimately, conflict transformation be fully enabled.

As a starting point, the project will evaluate existing practices of representation of victims in Colombia in a museum context, through a detailed visual and textual analysis of the forms of representation as depicted in the Museo Nacional [National Museum], and in the Centro Nacional de Memoria Histórica [National Centre for Historical Memory], and will produce a classification of these as regards key issues such as agency, point of view, and the gaze. Subsequently, the project will work at uncovering and documenting alternative histories and alternative memory, and will offer new proposed forms of recognising these victims. Focussing on women, the project will analyse forms of representation on the digital platforms of NGOs dedicated to women victims, memory, and resistance. Here, our analysis will again focus on the key issues of agency, point of view, and the gaze, and will also document any new and innovative forms of representation that take into account the voices and needs of the victims themselves. We will also undertake an in-depth analysis of the documentation gathered by the Centro de Memoria Histórica to draw out women's experiences.

We will devise and deliver an ethical workshop to research students specialising in Human Rights, and, subsequently, these researchers will undertake research projects focussing on rural and campesina women in the Boyacá region of Colombia. We will then work closely with these women victims in co-creation workshops, in order to develop a new, interactive artwork which will tell the story of these women victims, and offer new perspectives on the conflict, empowering these women to take ownership of their narrative. This interactive artwork will form part of a mixed-media travelling exhibition, which will be displayed in the first instance in Bogotá, and subsequently at other venues around the country.

Although this artwork will be specific to the Colombian context, we aim to draw out, in the form of a toolkit, how findings could be adapted to other contexts, and so develop the as yet unexplored potential of digital art and its role in conflict transformation. Throughout the project, we will also work closely with the team advising the creation of Colombia's proposed new Museum of Memory, and aim to shape its practice, and contribute to the creation of more valid and victim-centric narratives.

Potential impact
Our impact strategies provide for collaboration, engagement and impact involving the following groups of beneficiaries:
Museums
Human rights museums sector
NGOs
Women victims
Schools in Colombia
The general public in Colombia.

Regarding museums, we will work principally with the National Museum of Colombia, the National Centre for Historical Memory, and the new proposed National Museum of Memory. Other museums will also benefit, including the UPTC Museum, the Caqueta Museum, and related bodies that undertake activities related to historical memory, such as the Colombian Network of Places of Memory, thus ensuring nationwide reach. These museums will benefit by new or improved exhibitions, learning materials, and new ways of interacting with audiences offered by our outputs and activities specifically geared towards them. They will also benefit from our guide document, which will draw out findings related to their needs, as well as raising issues and challenges. The National Museum of Memory will also benefit specifically through our meetings with them, as our project will inform the development of the museum.

The project will also have relevance for human rights museums as a sector, and we will work closely with the Federation of International Human Rights Museums (FIHRM). FIHRM will benefit from the insights provided in our case studies for their Resources bank which are geared specifically to their needs, through learning gained from our outputs about digital art in a broader human rights contexts, and through our development of their Latin American Regional Forum, which they have highlighted as a priority (see letter of support).

NGOs include Ruta Pacifica de las Mujeres, Zoscua and Hijos e Hijas por la Memoria y Contra la Impunidad who will be involved in the project throughout, and will also share findings with the wider networks they provide access to. They will benefit from gaining an in-depth understanding of their own practice; sharing best practice; increased visibility for their work; the guide document/toolkit mentioned above, which may be adapted to third sector contexts; and the digital artwork, which presents the voices of those represented by these NGOs, and places victims centre-stage.

In our work with the women victims, we envisage significant opportunities for impact. The women victims themselves, and the NGOs who represent their interests, will be closely involved in the co-design of this interactive artwork. The women victims are envisaged as co-creators of the artwork, and will take ownership of it; we thus see them as gaining agency through the artwork in the telling of their stories. The artwork will thus have a significant impact in empowering women to tell their own stories, and to represent their experiences on their own terms.

School groups in Colombia will benefit from new insights into the conflict, access to the voices of unheard victims, and new experiences of art as interactive, encouraging reflection and participation. Worksheets for this exhibition will mean that teachers will also benefit from the structured activities that they can undertake with their students and integrate into their classroom teaching.

In addition to these discrete groups of beneficiaries, it is anticipated that the general public will benefit, including those who attend the travelling exhibition in person, and those who engage with it online, so achieving a wider reach. They will benefit from a raised awareness of the women victims, and also from the new modes of interaction that the digital artwork provides. We envisage the exhibition, and the interaction that the public will have with it, as a transformatory experience in which arts initiatives are part of a broader project of conflict transformation and peace building.